Promoting financial inclusion in Bangladesh by blockchain-enabled digitization of land records

Bangladesh is the densest territorial state worldwide with 165 million people living on an area as small as New York State. Climate change and flooding make land scarce and highly demanded. Land disputes account for 70% of court cases nationwide, and may take 20+ years to get resolved, since proof of property ownership is bureaucratic and prone to errors. The government is committed to reform the sector and has recently started digitizing land records.

_Digiland_ is designing a pilot project on the feasibility of blockchain-based distributed ledgers (DLT) for providing title authenticity, and trusted and standardised procedures for proving property ownership.

Following up on the pilot's experience, _Digiland_ and _Stirling University_ will explore valuable opportunities to promote financial inclusion with cascading effects on socio-economic equality, while contributing to the land registry reform.

A trustworthy, DLT-supported land registry can enable a credit market of collateral-bearing, verifiable land owners. However, a number of challenges must be addressed to ensure that land titles on blockchain can become the legally-binding single sources of truth, accepted by banks as evidence of ownership, allowing citizens to apply for mortgages and other financial services.

This project will assess the necessary legal, economical and technological steps to enable such transformation, and will develop a sandboxed pilot study on the ground. Building on the ongoing collaboration, Phase 1 will recruit institutional and banking stakeholders, and a cohort of final users in Bangladesh. Technology implications and requirements will be investigated with the research partner, and a plan for the Phase 2 pilot will be developed.

Private and public stakeholders participate in developing the system and discuss how to streamline existing processes. The problem of insecure land records is universal in emerging markets, and the system may become a leading model for other countries.